Newton Fund - Smart-GeoWells: Smart technologies for optimal drilling, completion, design and management of geothermal wells

A new concept ‘Smart-GeoWells’ will be developed for well design by incorporating many laterals extending

from the mother-bore to far-field reservoir regions. The smart technology will provide a unique opportunity to

enhance the productivity of geothermal reservoirs that extract renewable and clean heat energy from the

Earth’s crust. By employing the proposed well system, the geothermal industry will significantly contribute to

the global target of zero greenhouse gas emissions. The Smart-GeoWells approach can also serve as an

alternative to fracking, enabling extraction of oil and gas from depleted/unconventional reservoirs, whilst

minimising the damage to the surrounding environment (groundwater and air). The products of this project will

benefit the Chinese energy market and mitigate further pollution generation and climate change, induced by

the exploitation and consumption of fossil hydrocarbon resources.